Mental health of transgender people and the role of microaggressions in depression. anxiety, and suicidality

Addressing the research gap
Prevalence and determinants of mental distress have been extensively researched in Lesbian, Gay, and Bisexual (LGB) people, however, this is not the case for transgender and gender diverse people (TGD). LGB research has often included transgender people, however TGD people face a different brand of oppression and stigma that arises from societies conflation of sex and gender, which presumes a person's sex is in alignment with their gender and gender expression1. Many TGD people report suicidality, with lifetime prevalence of suicidal ideation at 84%, and attempt at 48% in the UK2. The current evidence strongly indicates that the experiences of discrimination and stigma play a large role in the suicide disparity3, however little is known about how stigma and discrimination affect daily fluctuations in mood of TGD people.